Study of Adsorbate Interactions with Oxide Surfaces

The aim of this project is to use NMR relaxation time analysis to increase understanding of the surface properties of oxides and how these support structures can be modified thermally or by water (steam) to optimise catalytic reactions and adsorption phenomena. Techniques developed will provide generic capability for support and catalyst characterisation which may be used by BP to provide understanding of adsorption / reaction phenomena observed on specific oxide structures of commercial interest. Further we will evaluate the extent to which NMR relaxation time analysis and diffusion data can be used to understand reactor performance behaviour on a chosen system